Open Data for Smart Cities

The development of a ‘Smart City’ rests upon the collation and free distribution of data. The SusMobil urban transport concept is integral to that vision, using and sharing multiple data sources to cut emissions and urban congestion. This innovation voucher will enable SusMobil to work with external experts, bringing in new knowledge to the company, and helping develop a data-bridge, create a proof-of-concept prototype, and run bench-tests in advance of attracting further investment.